University of Suffolk and Iceni Ipswich - AKT4

To develop a women-only programme for those requiring support with substance misuse. The project will identify and raise awareness of the challenges faced by this unique group of service users. Iceni Suffolk will provide specialist therapies and treatments, to support women's return to economic and social stability.